PAIR: Building a cloneable Pipeline for utilizing foundation AI on EHRs

Context and Challenge

Hypertension is a leading global health concern, affecting over 14 million adults in the UK and contributing to 50% of heart attacks and strokes. Hypertension clinics face severe time constraints, with clinicians having just 10 minutes per patient to review complex, multimodal electronic healthcare record (EHR) data. Manual data extraction is time-consuming and error-prone, increasing cognitive load and decision fatigue. Artificial intelligence (AI)-driven patient summaries streamline this process by integrating structured and unstructured data, highlighting key clinical insights, and ensuring personalized, risk-stratified care. This reduces medical errors, enhances decision-making, and improves patient outcomes—a critical necessity amid rising hypertension cases and NHS capacity challenges.

Aims and Objectives

This 6-month project aims to build automated patient summaries for hypertension clinics at the NHS Greater Glasgow and Clyde Trust. This exemplar will use real-world data to develop a proof-of-concept pipeline for streamlining the application of pretrained multimodal large language models or LLMs (Llava, Qwen-VL, NVLM) for health data research and clinical care within a secure data environment. Technically, the goal is to develop a cloneable pipeline within a sandbox environment on synthetic data which can be reproduced efficiently in a trusted research environment (TRE) on anonymized routinely collected data.

The planned activities are separated into three main domains: 1) the Safe Haven hosted by NHS Greater Glasgow and Clyde who are responsible for data extraction, linkage and anonymization of routinely collected health data; 2) the Trusted Research Environment (TRE) within University of Glasgow, which has necessary governance approvals to house anonymized health data for model testing; and 3) the Sandbox environment that holds synthetic and open data for pipeline development by the research team, building tools that can be exported and adopted by others.

Crucial to success of this project is understanding its impact on the use of technology in healthcare delivery for patients with hypertension. Initial discussions with patients about this project have raised both positive sentiments about AI’s role in improving care through faster and more precise treatments, but also concerns about data privacy, accuracy, and de-personalization of the patient-doctor relationship. We will continue to explore patient views about AI use on EHRs for care and related information governance processes needed for building and scaling reproducible pipelines for AI models in TREs.

Applications and Benefits

The project will generate lessons on the application of a generic and cloneable pipeline for foundation AI on EHRs, including:

an efficient approach to incorporate domain knowledge (e.g., clinical guidelines, disease codes) as well as local practitioner knowledge (disease prevalence/treatments/population characteristics) for adapting generative AI

the process and interactions of human-AI collaborative working

the provenance and reproducibility of model development

the reuse of engineered prompts, labelled data and fine-tuned models

the data schema and vocabulary for enabling LLM-based research, where we will build upon and extend existing standard common data models.

This first of its kind pipeline should be easily reproducible at scale in safe havens and TREs across the UK. Its implementation would greatly facilitate both clinical and scientific research using real-world data and, more importantly, boost the productivity of the NHS through AI-enabled care.